Landscape South

Landscape South, an AHRC-funded Hub for ground-breaking doctoral training, builds on a track record of superlative leadership in arts and humanities postgraduate development and support. Led by Royal Holloway, University of London, Landscape South brings together eleven outstanding universities in the South East and South West of England with selected non-HEI partners whose work reflects and enhances our strengths, ambition, and ethos. Leveraging the networks and achievements of its institutions and their doctoral training partnerships (CHASE, OOC, SWWDTP, and Techne), Landscape South will become:

A cutting-edge PGR training Hub for future leaders and innovators, that delivers an ambitious and personalised training programme which nurtures research-related skills, and competencies for a broad range of careers.
A centre for collaboration, engagement, and problem-solving, which innovates in the commissioning and development of challenge-led research by combining PGR, HEI, and non-HEI expertise.
A diverse, ethical community supporting wide-ranging ideas and approaches through recruitment led by widening participation, and the embedding of EDI, sustainability, and PGR wellbeing in all processes and systems.
A beacon of arts and humanities achievements and advocacy, showcasing community members’ accomplishments and collaborations, and demonstrating the distinctive value of arts and humanities approaches to contemporary issues.

Landscape South will benefit from member HEIs’ extensive and wide-reaching experience in arts and humanities research, teaching, and leadership:

Landscape South institutions host world-renowned libraries, museums, galleries, and archives, fostering inclusive curation and imaginative engagement.
Landscape South institutions are forward-thinking, operating at the cutting edge of digital cultures, AI, and practice-led and embodied research; they challenge disciplinary paradigms and silos, and collaborate with the creative industries.
Landscape South institutions produce novel approaches and methodologies informing creative, interdisciplinary, and cross-sectoral interventions in contemporary social and environmental challenges.

Landscape South will employ a transparent, streamlined structure which maximises collaboration and amplifies postgraduate voice. A Core Hub Team (Director, Manager, Training Officer, EDI Lead), will be based at Royal Holloway, and supported by the Doctoral School – which has over a decade’s experience in DTP leadership – and broader institutional infrastructure. The Core Hub Team will ensure the Hub’s smooth running, including effective communication between stakeholders, website management, and event operations. It will be informed by a Management Committee, including Co-Leads from all HEI members, PGR Representatives, and non-HEI partners. This will meet six times a year to formulate Hub objectives, develop training, monitor engagement, respond to feedback, and promote collaboration. A PGR Forum, advising the Management Committee, will reflect on event feedback, discuss strategic priorities, and generate new initiatives. Member HEIs and non-HEI partners will contribute to Hub design and development in ways that reflect their individual expertise and resources.
Landscape South will become an inspiring and supportive community for Landscape Award-holders across the South of England. They will also interact with other communities: exciting networks of non-HEIs; and PGR populations at HEIs, Hubs, and doctoral training centres. These collaborative opportunities will enhance Award-holders’ experience of Hub resources, which include its dynamic, personalised training programme, celebrated museums and libraries, and cutting-edge labs. The Landscape South community will enrich HEI members and non-HEI partners, expanding their networks, and providing opportunities for knowledge exchange, collective-problem solving, and the sharing of good practice to enhance training, communication, inclusivity and engagement. More broadly, Landscape South will be an exemplar: a vision-setting space for co-created, outward-facing PGR development and cross-sectoral collaboration.